Small-scale magnetic loops and hidden magnetic fields in the lower solar atmosphere

The Sun is a laboratory for astrophysics and a fundamental testing ground for many astrophysical techniques. Despite its proximity, there is strong evidence that a significant amount of the magnetic flux that emerges from its surface remains unresolved. This is due to the tangled nature of small-scale quiet Sun (QS) magnetic fields leading to the cancellation of opposite polarities within a diffraction-limited resolution element. Our inability to measure accurately QS magnetic fields at higher latitudes leads to even more unaccounted magnetic flux. With the advent of high-resolution, spectropolarimetrically sensitive facilities such as the Daniel K Inouye Solar Telescope (DKIST), SUNRISE III and Solar Orbiter (SO), our project is extremely timely and aims to understand the structure, dynamics and polarimetric properties of small-scale QS magnetic fields in the solar photosphere and chromosphere. The complementary polarimetry that will be provided by Zeeman and Hanle diagnostics, will allow the detection of magnetic flux that is hidden from the traditional Zeeman sensitive lines. We will follow the evolution of small-scale photospheric loops as they rise through the lower atmosphere and determine the magnetic energy they carry into the chromosphere. The SO’s climb out of the ecliptic plane will provide the most accurate measurements of the magnetic flux near the polar regions and allow us to disentangle the significance of global versus local dynamo processes in the QS. We have secured the relevant DKIST and SUNRISE III datasets. The first gravity assistance manoeuvre at Venus, sending the SO to higher ecliptic latitudes, took place on February 18 2025. We therefore believe that our project has a high chance of success.